Engineering Mathematics (PhD)

"Muscles are a key component to human quality of life, however they may be damaged through a variety of factors
such as sarcopenia (age related degradation) and muscular dystrophy. Many current artificial muscle solutions
require invasive surgery, a large risk factor for elderly patients, and are functionally non-ideal.
The emPOWER transformative technologies 2050 programme brings together experts in soft robotics, regenerative
medicine and many other disciplines to develop a proof-of-concept artificial muscle device that is implantable
through minimally invasive methods within 5 years. This will restore muscle function to those who have lost it
through age or degenerative disease, with huge benefits for patients, such as the ability to restore walking."